Morgan Lightweight Electric 3 Wheel Vehicle (EV3)

EV3 is a pre production prototype vehicle project to build an electric version of the Morgan 3
wheeler. The key objectives are to meet market requirements for vehicle performance and
range within a cost constraint which allows the vehicle to be positioned commercially at the
same price point as a ‘top end’ version of the conventionally powered vehicle.